GSI_Ions

Warm dense matter is generally defined as matter at around solid density but at temperatures above 10,000 degrees Kelvin and pressures of millions of atmospheres.The study of such matter has direct relevance to the understanding of matter at conditions existing in the cores of giant planets. Over the past decade and more, a major international project to build intense ion-beam facilities (FAIR) has been underway the GSI in Darmstadt, Germany. A part of this project has been to couple the ion beam facilities with the PHELIX pulsed laser system. This allows for the creation of warm dense matter samples on micro-second timescales whilst probing the samples via laser-plasma x-rays created on a sub-nanosecond timescale synchronised to the ion beam.This is a unique international facility and early experiments have already taken place with the applicant as a PI. Early proof of principle experiments have generated promising data, that indicates creation of the alpha-gamma phase change in ion beam heated Fe. Recently, more time has become available in June 2025 and we wish to travel to take part.